Senergy Solar Thermal Panels

The capital cost of existing solar thermal collectors is the major barrier to use rather than efficiency; the objective of this project is to produce a roof based solar collector with adequate efficiency but at a potentially much lower cost that could be deployed on the large roof areas of commercial buildings to reduce space heating costs. The project aim is to capitalise on the strength and thermal conductivity of carbon nanotubes (CNT's) to reinforce polymer materials that have previously been too weak for thermal panel production and bring to market a robust and durable polymer solar thermal collection system that could be manufactured and installed at a 50% lower cost than existing metallic solar collectors with lightweight and aesthetic benefits that would allow significantly enhanced solar collection capability. Also the project aims to embed sensors to provide data to optimise heat energy generation and also allow friendly end user control. This would involve developing a software package to utilise the data analytics to perform as a sales tool that would enable a reduction in the cost of sale by up to 50%.This project will bring together expert roofing and polymer manufacturing companies alongside leading academics in the design of solar systems to optimise the polymeric panels through laboratory and solar simulated testing, determine an economic production process, attain solar keymark of the panels, the accreditation of manufacturing factories, protection of the component supply chain, securing of installers, extensive market analysis , innovativemarket exploitation and dissemination for successful commercialisation